Canvolution: Smart Can Body Maker Resilience

Beverage metal can-making equipment OEMs are under pressure to deliver equipment solutions that maximise productivity (cans-per-minute) whilst keeping CAPEX low.

Tear-offs, the formation of fractures in the metal during can production, lead to \\\>3.5hrs downtime a day/bodymaker (9 bodymakers/production line), resulting in 100,000 cans/day/bodymaker lost production potential.

Carnaud Metalbox Engineering (CMB), a global OEM for metal can-making equipment, aim to reduce tear-offs on their bodymaker machines and downtime required for repair/maintenance to improve can-making productivity and increase competitiveness of their equipment/services. CMB have teamed with Computer Controlled Solutions (CCS) and The Data Analysis Bureau (T-DAB) for this ambitious project to introduce Industry 4.0 to the can-making industry through development of a Networked Intelligent Bodymaker (NIBm) with sensors that measure machine performance. Real-time bodymaker monitoring and targeted interventions represent a significant advancement over the state-of-the-art,